An Applied Sociolinguistic study of the speech style of young people of Maghrebi origin around Paris, and its links to social exclusion

An Applied Sociolinguistic study of the speech style of young people of Maghrebi origin around Paris, and its links to social exclusion